The Manufacturing Technology Centre and Rees Machinery Group Limited KTP 22_23 R2

To adopt digital discrete-event simulation and Virtual and Augmented Reality to enable real-time virtual demonstration, performance simulation and development of customer automated manufacturing systems.